Mapping fish CD4 T cell subsets for vaccine improvement

This project involves collaboration between two teams of experts at the University of Aberdeen and University of Santiago of Chile, conducting state-of-the-art research in complementary areas of fish immunology/fish vaccination.

Aquaculture is one of the fastest growing sectors that provide food to the expanding world population. It is estimated that ~50% of fish consumed worldwide are farmed, and this figure is projected to rise. Sustainability of fish farming relies on good management of fish health and control of diseases. Vaccination is an effective strategy to control many common diseases and many highly efficacious fish vaccines exist. However, the development of fish vaccines has been largely empirical, based on whether a formulation is effective at increasing survival post-disease challenge. This is unsatisfactory from both ethical and scientific perspectives. There is a clear need to establish methods to improve fish vaccine development.

This project will undertake studies to characterise an important immune pathway that may be of vital importance for future fish vaccine development. Vaccination relies on the stimulation of adaptive immunity in vertebrates, with long-term memory responses giving protection when encounter with a pathogen occurs. In mammals a key effector population driving such responses are T helper (Th) cells, that release intercellular mediators (cytokines), that initiate antimicrobial responses, including antibody production. These responses have to be tailored to the pathogen type, with viruses, parasites and extracellular bacteria requiring different immune mechanisms to give protection. Different Th subpopulations differentiate in response to these different pathogen types and host factors, and release different repertoires of cytokines to produce the most appropriate response. We know virtually nothing about these responses in fish, although many of the genes involved in mammals are now characterised or have putative homologues likely to have equivalent function. For example Th cells express CD4 on their surface, and two types of this molecule exist in teleost fish, that will likely define these cells. Here we propose to develop antibody reagents to the two CD4 molecules to detect, isolate and characterise the CD4 subsets (CD4-1+, CD4-2+, CD4-1+/CD4-2+). In immunised fish, we will study their ability to express different cytokine repertoires upon restimulation in vitro with specific antigen. Sorted CD4 cell populations will be analysed. As antigen, both a bacterial and viral protein will be used in rainbow trout, an important farmed fish in both Chile and the UK. We have developed many reagents (eg primers for immune gene expression analysis) and immune proteins (eg recombinant cytokines) for use in trout, and expect the responses to be representative of those in salmonids more generally. Following the initial experiments, we will study the effect of adding different cytokines together with the specific antigen on the ensuing responses, by analysing cytokine gene expression and CD4 subset variations. We will next select the cytokines showing the most marked effects on directing these responses to link back to confirming the involvement of CD4 (putative Th) cells. This will be done by analysing cytokine gene expression in the sorted (CD4) cell subsets following antigen restimulation in vitro in the presence of the recombinant cytokines. These results will go a long way towards confirming the function of Th cells in fish, and will establish if they can express different cytokine repertoires in response to specific antigen and cytokines. We anticipate these responses will be of value as markers of protection in future vaccine development programmes, helping to improve the efficacy of poorly performing vaccines, and to generate vaccines to emerging diseases. They may also provide an alternative means to evaluate vaccine performance, reducing the numbers of fish undergoing pathogen challenge.

Potential impact
Eating fish is considered to have many health benefits but with the human population increasing and with wild fish stocks harvested to capacity (or decreasing), aquaculture has to bridge the gap and meet consumer demands for fish. Indeed, aquaculture currently provides nearly half of all fish consumed globally and is one of the fastest growing animal-food producing industries. In the context of the present call, Chile and Scotland are the 2nd and 3rd largest producers of Atlantic salmon globally. Chile is also Top 15 in global aquaculture. In 2013 production in Scotland alone reached 163.2 tons, making it the largest food export for Scotland with an annual retail value of > £1 billion. Whilst in 2014 (after the 2007 collapse suffered by the ISAV outbreak) Chile was ranked again as the second largest producer of farmed salmon, with revenues of US $ 5.63 million and representing about 30% of world production. The contribution to the economy and to rural employment is recognised in both countries, as is its valuable contribution to nutrition and food security.

As fish farming continues to expand and intensify, the frequency and severity of disease outbreaks have the potential to increase if effective control measures such as vaccination are not in place. Although many effective bacterial vaccines exist, vaccines for viral diseases are lacking or have lower efficacy, and vaccines still need to be developed for many emerging diseases. Sustainability of the farming industry depends on a good health status.

This research programme will increase knowledge on the mechanisms underpinning establishment of protective immunity by vaccination. If successful, and new ways to monitor vaccine effectiveness can be developed in the future, then many benefits will likely materialise, with beneficiaries in aquaculture, government, private enterprise and, ultimately, the consumer. Better ways to optimise vaccine formulations to elicit appropriate immune responses will aid vaccine companies, and increase the speed at which new vaccines appear on the market, which will increase profits for both Pharma and fish farmers via better health management. Fewer losses during farming will increase production, improve animal welfare and potentially increase employment, especially in rural areas. The technological advances seen in salmonid farming will likely spread to other species in other countries, with fish farming an important industry in many developing countries. In addition, immune measures of protection have the potential to reduce the number of fish being exposed to pathogens as part of vaccine development and vaccine potency batch testing. Such methods could be extrapolated from the data obtained in this study should it become clear that Th cells exist in fish. In addition, as Chile has a duty to reduce the use of antibiotics in the salmon industry, knowledge and methodologies leading to improved current vaccines will help to accomplish this important task.

The Scottish governments National Marine Plan proposes a 50% increase in aquaculture production by 2020, and this will require significant technological innovation to ensure sustainability and prevent disease. Initiatives supported by the UK government to discover and apply new technologies to improve animal welfare (i.e. NC3Rs) will profit from this research. Through our close links to global (fish) vaccine companies (eg Zoetis, MSD, Elanco, Pharmaq), our findings will have a direct route for translation to benefit vaccine development programmes. Given that the methodology could be transferable to other fish species (i.e. for fish species within the aquaculture diversification program in Chile), there is the potential for long-term commercial gain if successful. Thus, ultimately this project aims to help maintain the UK and Chile as a world leader in aquaculture and aquaculture research, whilst developing methods that may have broad benefits to aquaculture and global food security.